The development and characterization of biomimetic phantom Objective

Objective 1.The development and characterization of biomimetic phantom
The rapid development of an optical imaging technique called multispectral imaging(MSI) in recent years could improve the total tumor resection during glioma surgical resection. To evaluate the ability of the MSI system to detect fluorescence, optical phantoms that mimic tissues have been created. Optical phantoms have been used to mimic some complex structures, but still have limitations in mimicking structures such as the brain. In this study, gel wax-based fluorescent phantoms that simulate brain gray matter, white matter, glioma, and 25 different brain tissues will be created. A novel MSI system developed in SIE will be used to detect the fluorescence of phantoms. Based the result from MSI system, these optical phantoms will be evaluated to be the standard for testing the MSI system.

Objective 2.Developing a light field optical imaging system for surgical guidance
Light-field imaging(LFI) employs a microlens array to capture both planar and angular information of light rays in a single snapshot, which can be post-processed to produce a 3D reconstruction of the scene. Compared to other 3D imaging systems, the advantage of light field imaging is the ability to refocus after the image captured and to obtain depth information. In this project,an intraoperative LFI system will be developed to provide surgeons with a 3D view of the surgical scene, and to reconstruct the tumour profile (including location, margins and depth). In the project, ray optics simulations will be carried out by using software to optimise the configuration of main lenses, relay lenses, and microlens array. The pitch size and f-number of the microlens array will be optimised in particular to achieve the desired depth and lateral resolution for neurosurgical guidance. Using an epipolar-plate-image-based approach, light field data acquired with monochromatic illumination will be processed to estimate depth information.